Validation of clinical radionuclide therapy dose distribution by a novel system of 3d printed organs

The aim of the project is to show accurate in vivo dosimetry for clinical molecular radiotherapy using single photon emmission computed tomography. This will be done using Monte Carlo simulations and 3D printed patient organs. CT scans of the 3D printed organs, acquired on a hybrid SPECT/CT system, will be used as input for the Monte Carlo simulations allowing the use of voxelised phantom models.